University of Bradford and Advanced Diesel Engineering Limited

To create a more innovative solution (using sustainable materials) to the industry current best practices on noise reduction (acoustic measurement) within a containerised solution.